Safely Social – Healthy People, Healthy Economy

Safely Social is an AI solution to help individuals abide by the social distancing rules required in the wake of the Covid-19 pandemic. Challenges to enforce social distancing are felt in supermarkets and parks, where the public aggregates currently, but as the economy reopens in the coming months, social distancing will need to be enforced on a larger scale in public spaces such as train stations, public buses and airports. The current project aims to demonstrate the feasibility to take an automated, proactive and targeted response to achieve social distancing. We propose to test the effectiveness of deploying a combination of AI-enhanced CCTV with personalised public announcements. The idea is that individuals, who are too close to one another, can automatically be prompted to observe social distancing based on CCTV readings. A significant benefit of the approach is the low cost to adoption since the capital infrastructure, such as cameras is already in place. In addition, the solution could reduce staff exposure to COVID-19, reduce sick leave, and free abstracted human resources.